Evaluation of Hypothermic Oxygenated Perfusion Ex-Vivo Heart Perfusion to Expand the Donor Pool and Improve Transplant Outcomes

Heart transplantation is the best treatment option for selected patients with severe heart failure. As the number of donor hearts is limited, every year, fewer than 200 patients in the UK receive this treatment, but we know approximately 2000 patients younger than 65 years die of heart failure. On the other hand, many hearts kindly donated by the brain death donors (DBD) are not being transplanted due to the concerns about how well they may work following storage outside the body and the difficult transplant operation. Hearts from older donors and those with thickened heart muscles are not used because they deteriorate too much during storage. The traditional method to store heart outside human body, an ice box, deprives heart of oxygen. When blood flow to the heart is resumed in a recipient's body, the sudden supply of oxygen to the energy- and nutrient-depleted heart causes damage, called ischaemia reperfusion (IR) injury. This markedly reduces the function of the heart and is the commonest cause of death after transplant, so we only select the best hearts and allow them to be stored in the ice box for a maximum of 4 hours.

Donation from non-heart beating, or donation after circulatory death (DCD), a field in which the UK leads the world, has the potential to increase number of heart transplants by 30%. However, as these DCD hearts have to be supplied with oxygen soon after being removed from donor bodies, they rely on a machine pumping blood around the arteries for storage and transportation. The only available machine maintains donor hearts in beating state at a warm temperature (34 degree Celsius). However, its cost, £32k per usage, is too expensive for it to be widely adopted.

A new method Hypothermic Oxygenated Perfusion (HOP), which pumps blood with oxygen at low temperature (8 degree Celsius) to store heart outside human body has been developed. We believe it is better than the ice box, because donor hearts inside it receive nutrient and oxygen during storage. In the laboratory this gives good results, but has yet to be proven for the human heart, and particularly for some of the hearts we currently turn down for use. We want to show that there is less damage to the heart muscle cells, and this results in a stronger beating heart. We also want to show that the storage time can be extended for up to 12 hours.

We plan to store 10 DBD and 10 DCD human hearts, that are declined for clinical transplantation but donated for research, using HOP for 4-12 hours; and another group of 10 DBD hearts using the ice box for 4 hours. After this period of storage, they will be put onto a testing circuit and provided with blood-based nutrient-rich solution, which mimics the transplant into a recipient, but in the laboratory, for another 4 hours. We will take samples of the heart muscles and solution in the circuit, and record the strength of the heart contractions. First, we would like to test whether the DBD and DCD hearts, that are not accepted for clinical transplant, have good function after being stored by HOP for up to 12 hours. Second, experiments on the samples will be performed to compare how many heart muscles cells are dead or damaged and whether this correlates with the strength of the heart contractions. In addition, we will look for markers which can be easily and quickly measured and reflect the donor heart quality. Similar samples will be taken during clinical heart transplantation. We will test whether the markers that we found also predict heart function after transplantation in patients.

With a better understanding of how HOP works to protect heart quality, we hope to use this method to increase the number of hearts being transplanted, lengthen the storage period, and improve the heart transplant outcomes. Overall, we would like to study whether this new heart storage method will make more patients on the waiting list benefit from heart transplantation.

Technical abstract
Heart transplant, the gold-standard treatment for patients with severe heart failure, is critically limited by the number of donor hearts. Only the best organs are accepted for transplant due to the concerns over heart's vulnerability to ischaemia reperfusion (IR) injury. The cold ischaemic time during static cold storage (SCS), the current heart storage method, adversely affects transplant outcomes. Selected donation after circulatory death (DCD) hearts, if provided with oxygenated reperfusion immediately after retrieval to reverse the initial warm ischaemic insult, can contribute to 30% increment of transplant activity. However, the high cost of the only available ex-vivo heart perfusion machine limits their utilisation.

Hypothermic oxygenated perfusion (HOP) is a novel ex-vivo heart preservation method, which continuously perfuses the donor heart with hypothermic blood-based cardioplegic solution. It has been proven to be able to preserve porcine hearts safely for 24 hours before successful transplantation. We hypothesise that HOP is able to preserve extended donation after brainstem death (DBD) and DCD hearts for up to 12 hours, through minimising the IR injury induced cardiomyocyte necroptosis and mitochondrial damage.

DBD and DCD hearts, declined for clinical transplant, will be preserved by HOP or SCS before being re-perfused with normothermic blood-based solution in the modified Langendorff testing rig. The tissues and perfusate samples collected will be analysed to reveal the mechanisms of IR injury in heart, compare the extent of cardiomyocyte necroptosis and mitochondrial damage after preservation by HOP vs SCS, and assess the role of promising biomarkers, such as cardiomyocyte cell-free DNA and flavin mononucleotide, a marker of mitochondrial reperfusion injury. Similar samples and post-transplant heart function will be collected from clinical heart transplants to validate the pathway observations, and novel biomarkers of allograft quality.

Potential impact
Alongside academics working in the areas of solid organ transplantation, ex-vivo organ perfusion, ischaemia reperfusion injury and immunobiology, the other potential beneficiaries from this research project include,

Patients
This project aims to increase the number and quality of donor hearts available for transplantation and improve transplant outcomes. The patients on the heart transplant waiting list will directly benefit from the findings of this project. Heart transplant does not only save them from dying with end-stage heart failure, but also transform their quality of life and usually facilitate them return to working life and contribution to family and society. With more donor hearts for transplant, increased number of patients on the waiting list could benefit from this therapy. With better quality of donor hearts, recipients will face reduced mortality and complications post-transplant and enjoy longer life expectancy.

NHS
With the UK's aging population, the incidence of end-stage heart failure is increasing. The current alternatives of heart transplantation, extracorporeal membrane oxygenation and mechanical circulatory support, as well as the prolonged hospital stay for patients on the urgent heart transplant waiting list, require a large amount of NHS resources. Improved access to heart transplantation will directly reduce the NHS expenditure for treatment of end-stage heart failure.

Policy makers
With the organ donation and allocation policies being actively changing in the UK, positive and significant research outcomes will likely to increase public's awareness and support to transplantation.